Engineered living biomaterials in humanised multiphasic in vitro models - optogenetics to control the dialogue between the immune system and stem cell

Engineered living biomaterials in humanised multiphasic in vitro models - optogenetics to control the dialogue between the immune system and stem cells